New Multimedia Tools for Electroacoustic Music Analysis

The term 'electroacoustic music' refers to a wide-ranging body of work for which sound quality (timbre) more than pitch is the focus of the musical material and its working (though pitch is not excluded). It is composed and performed using electronic technology. Works exist in whole or in part in recorded form and/or ('live electronic music') produced through real-time sound production and transformation. For the most part composers work directly with sound (performed, recorded or synthesised) and rarely use traditional notation. It is not a single genre, but a cluster of practices and approaches around these core themes (for example, 'classic acousmatic', glitch, electronica, plunderphonics and others).\n\nAn analytical understanding of how the music works is less developed than for other kinds of contemporary music. There have been important attempts to establish basic principles of examining the music (for example, by Pierre Schaeffer, Denis Smalley, Stéphane Roy) but these have been fragmented, not agreed on terms, the 'units' of the music or how best to approach the representation of the music visually. There has been little empirical application and evaluation of these procedures. In addition it has sometimes not been clear whether the analysis has referred to the composer's intentions or to the listener's possible perceptions and interpretations. While not excluding the composer's testimony, this project will focus on the listener's point of view.\n\nThis project proposes to establish an analysis research programme for this cluster of genres of music. This will draw together existing methods, engage the latest interactive and hypermedia tools, and apply them to a range of works to compare their strengths and weaknesses. This aims to illuminate both the procedures and the works. We will be better able to judge what analytical approach (or approaches) would be best suited to gain an insight and understanding of a particular genre of the music. A number of new extensions, developments and refinements will result in a newly developed software application ('E-Analyse' derived from iAnalyse (Couprie 2009)) which can apply a range of possible approaches.\n\nThis can be articulated in five component objectives:\n(1) Tool assembly: to assemble a wide range of analytical approaches and software applications, sorting out descriptive language, selectively to filter each to an appropriate, useful and useable tool set.\n(2) Appropriate representation: examining the representation of the music, what is (and is not) encoded in different representation approaches, comparing and evaluating the available tools;\n(3) Comparative evaluation: application of a wide range of procedures to a very wide range of works across all genres of electroacoustic music; evaluation of appropriateness/effectiveness of an approach with respect to genre;\n(4) Making the toolkit coherent: proposals for extensions and improvements to the assembled tools; empirical testing and evaluation on a range of works.\n(5) Software development and innovation (E-Analyse)\nBased on the existing freeware package iAnalyse (Couprie 2009), in which additional tools for representation, parsing, grouping, specific to the needs of electroacoustic music are added. This will necessarily be informed by the preceding.\n\n\nThe results of the music analysis generated by the project (including the results of three Research Symposia (year 2) along with additional specialist commissioned contributions would result in a book with integrated DVD-ROM (including E-Analyse and worked examples). There would be website distribution of the E-Analyse application (e.g. MTI and EARS). Outcomes would further include a range of journal articles and conference presentations on individual issues. The team would consist of: the two applicants, 1 researcher (part-time) and 1 research student advised by a small international group of well-known specialists in the field.

Potential impact
Understanding how music works in this field impacts -\n\nAcademic competitiveness for the UK -\nSee details in 'Academic Beneficiaries' summarized here as: world recognized key publications, overseas student recruitment, cultural relevance in contemporary music education, widening participation. The software and associated publications are aimed at opening up to a wider community the possibilities of creativity in this field through the creation of multimedia and interactive tools.\n\nKnowledge transfer to the Cultural Industries -\nThe UK has emerged as a leading player in electroacoustic music with more than 35 centres within education and a growing number of freelance composers who work in music production, education and media. The UK is a magnet attracting a large number of overseas people wishing to study and work in this field. This work will offer a way to view, examine and understand (in a way not available until now) a wide variety of music made with technology, potentially enhancing knowledge and skill in application;\n\nComposers -\nThis is a music not written down in a traditional manner; composers would benefit from the ability to view, compare, examine and understand different musical approaches and techniques. The programme E-Analyse will not only have musicological application (see Academic Beneficiaries) but also have creative and artistic uses, through representation and reordering of sound through multimedia means.\n\nPerformers -\nAn increasing number of individual performers and performance groups need access to tools of understanding this field. The 'new performer' needs both IT skills and a knowledge of the repertoire, what composers and media artists need. \n\nPractitioners in other arts & media made with technology -\nThe software is essentially multimedia and will be of benefit to professional and amateur practitioners across the arts and cultural production: e.g.Creators of music for film & video; Audio-visual performance practitioners;\n\nEducators -\nPrimary & Secondary Education (music and listening skills) - while not aimed at school level students the software would be applicable to teacher training and understanding work directly useable at school level; this relates strongly and would have direct application to other current research within MTI, namely EARS II -Pedagogical project.\nBoth well- established and emerging ensembles have outreach organization which might benefit from these tools in workshops for the public;\nHigher & Further Education (see 'Academic Beneficieries').\n\nIT Developers -\nThe results of this research will integrate advanced multimedia representations of sound in innovative ways which will be of interest to a wide range of software developers, for example in sonification in scientific fields; also software development in sound and image manipulation.\n